Design of testing procedure and Standard for thermal conductivity of multilayered heatshields including plasma applied ceramics to textured surfaces over a range of operating temperatures and conditions including dynamic conditions.

An investigation into the creation of a Testing Standard for the performance of multi-layer composite heatshields in Dynamic rather than Static environments using Thermal Pulse Analysis.